Transforming the high value joint replacement industry with additive manufacture

We want to transform the delivery of knee replacement to the patient from traditional manufacturing practices, into a 'just-in-time' process. Currently every operation needs an entire inventory of prostheses and instrumentation; with our planned patient matched procedure, each patient will need a single 'pizza box' containing exactly what is needed for his or her procedure. The use of additive layer manufacturing allows us to automate the design and manufacture of instruments for each patient at low cost, and in volume. This will reconfigure the supply chain, into a leaner model with significant savings for all the stake-holders, and a superior product that has been planned for each patient, with the tools to enable the surgeon to perform a reliably good job every time.